Workshop on Triangulations and Mutations

In many branches of mathematics, a recurring theme is to find a combinatorial object that can be used as a handle to describe a deeper, more fundamental mathematical theory and turn certain questions about it into problems that can actually be calculated.

One example is triangulations of surfaces. If we divide a surface, say a sphere or a donut, into triangular regions, then the geometry of the surface (which is potentially complicated) can be understood in terms of which triangular regions are incident to each other (and this is much simpler).

Combinatorial objects also occur in the context of generating objects of categories such as strong exceptional sequences or tilting objects, crepant resolutions of singularities, and vanishing cycles of Lefschetz fibrations. Recently, it has been observed that these combinatorial objects have remarkably similar properties which are independent from the branch of mathematics in which the were developed. On one hand, they can be constructed by finding maximal cliques of subobjects that satisfy certain compatibility relations. On the other hand, once one has obtained such a combinatorial object, it is possible to generate more by a process that swaps one of its subobjects for another one.

We use mutation as a generic term for these processes which go by different names in different branches of mathematics: Flops, Fomin-Zelevinsky mutations, twists etc. In the case of triangulations of surfaces, we have a particularly simple description: If we remove the border between two neighbouring triangular regions, then we create a quadrangular region, and there is a unique alternative border (linking the two other corners) which divide it into two new triangular regions. This is the fundamental instance of mutation.

Clearly, these observations suggest that there must be an underlying mathematical theory that ties all this neatly together, and the purpose of the workshop is to bring together researchers to discuss these questions.

Potential impact
The planned workshop will have significant impact both on academia and on public life in general.

In academia the workshop will lead to relevant research output of the highest calibre. The subject of the workshop bridges disciplines both within mathematics, but also between mathematics and physics. We expect this
to lead to synergetic effects. The various perspectives and approaches to related research problems will stimulate each other and eventually lead to mathematical or physical insight which will manifest itself in research outputs.

Moreover, the list of world renowned speakers at the workshop will bolster Britain's reputation for world-leading research. At the present time, leading scientists from Britain, Canada, France, Japan, Sweden, and the USA have indicated their interest to participate in the workshop. All these scientists will return to their home institutions with the confirmed impression of Britain's excellence in research.

As explained in the Case for Support, an important aspect of the workshop is the participation and training of postgraduate students. Postgraduate students will have the opportunity to get to know and experience internationally leading scientists. They will be exposed to the latest research trends and obtain a comprehensive overview of an exciting research area. In the training of postgraduate students, events like this workshop fulfill a key function: It is a great motivation to experience the leaders of one's own research area first hand.

Beyond academia, the workshop will be an important manifestation of cultural life. It will be conducive to research informed teaching which will eventually lead to better teaching in general, even at Britain's schools. The workshop will provide vital experience to postgraduate students, even if they choose to leave academia upon completion of their degree. Finally, the workshop will take place at a civic university in the North-East of England and hence strengthen the local identity.